Accurate Non-Invasive Blood Glucose Monitoring device

Diabetics need to monitor their own blood glucose levels to test if drugs or dietary changes are required. The relationship between rigorous home blood glucose monitoring and improved glycaemic control has been well established. However, adherence rates for blood glucose monitoring have been reported to be low. Rates of healthcare utilisation are increased among patients who are noncompliant with blood glucose monitoring. Failure to manage the condition is responsible for 100 amputations per week, 80,000 additional bed/days per year. ~10% of the NHS budget is spent on diabetes, costing £14 billion per annum. With pain and soreness being the most common reasons for noncompliance, there is clearly a need to improve the acceptability of this essential component of diabetes management. Continuous Glucose Monitoring systems have the potential to greatly improve the management of diabetes however, the accuracy and invasiveness of currently available devices is a limiting factor Credent Medical will develop an accurate, non-invasive continuous blood glucose monitoring device that will provide real time readings.